Determining the causal features of hippocampal neural activity sequences for information processing

Understanding how memories are stored and retrieved in the brain is a fundamental question in neuroscience, and is essential for developing new treatments for neurodegenerative diseases such as Alzheimer's that can devastate memories. The aim of this project is to probe how spatial and temporal patterns of activity engaged during memory formation are interpreted by downstream circuits in the mammalian brain. To address this problem, we will harness a new "all-optical" strategy for using light to both record and manipulate activity patterns with millisecond precision and at cellular resolution in intact neural circuits during behaviour. This approach will be combined with simultaneous Neuropixels silicon probe recordings and genetically encoded voltage sensor imaging of activity in downstream circuits. This unprecedented and powerful combination of techniques will allow us to identify which properties of hippocampal activity sequences are causally linked to memory formation. By artificially re-activating these patterns we will attempt to improve learning and memory retrieval. Finally, by reading out the resulting activity in downstream circuits we can identify causal relationships between specific sequences and behaviour, and provide a mechanistic understanding of this relationship in terms of sequence encoding.
The project will focus on neural circuits of the hippocampus, which is known to play a central role in memory formation by storing episodic memories of place, memory for sequences of events, and the association of events separated in time. Specifically, we will investigate the hypothesis that sequences of activity in hippocampal CA1 neurons across an experience, and the transfer of information contained in these sequences to downstream circuits, is essential for formation of new memories. In this model, storage and replay of these hippocampal sequences - such as in sharp-wave ripples (SWRs) - allows the binding of different elements of the experience into a cohesive episode, which may be rapidly replayed to retrieve memory of the experience, guide decision-making and drive memory consolidation in the neocortex and other downstream areas. However, the evidence for sequences playing a role in memory formation remains largely correlational. We will address this problem by first using 2-photon imaging to read out sequences of activity in large ensembles of CA1 pyramidal cells as mice experience new environments in a virtual reality system, and then reactivate these sequences with millisecond precision using simultaneous targeted 2-photon optogenetics to provide an unprecedented "causal" manipulation. Activity in downstream circuits (including prefrontal cortex, septum, and entorhinal cortex) will be monitored simultaneously using two approaches. First, Neuropixels recordings will provide a sensitive and precise readout of the "broadcast" of specific hippocampal sequences and how this depends on brain state and specific activity patterns (such a whether a sequence participates in SWRs). Second, we will use imaging of novel genetically encoded voltage sensors expressed in downstream brain areas to enable readout of subthreshold integration and plasticity linked to sequence activity, providing a mechanistic understanding of encoding of sequences and their relationship to behaviour.
Ultimately, this research project aims to uncover the fundamental principles that guide information transfer between brain areas during memory formation, and precisely how this communication supports storage and retrieval of memories. This knowledge has far-reaching implications for the development of new treatment strategies for memory related disorders. Additionally, our technological developments will aid the development of more sophisticated optical brain-machine interfaces, providing a transformational approach for novel prosthetics.

Technical abstract
The cognitive functions of the brain arise from the ability of ensembles of neurons to collectively encode information about the external world and to accurately transmit this information to other brain regions. Determining which features of this neural code are crucial for the storage and transmission of information to downstream areas has thus become a fundamental challenge in neuroscience. This proposal focuses on the hippocampus as a system where specific neural activity sequences (e.g. replay) have been strongly linked to our ability to form episodic memories. Specifically, we aim to identify the elements of the neural code that play a causal role in broadcasting information to downstream networks. To achieve this, we will first develop a novel approach in mice for mapping long-range functional connectivity in vivo, combining all-optical methods with simultaneous electrophysiological recordings across multiple brain regions using Neuropixels recordings. We will then use targeted manipulation of identified neurons in CA1 and CA3 to address what aspects of the sequential structure: directionality, magnitude, level of synchrony, of these sequences causally determines downstream readout. Next, we will use all-optical voltage imaging to probe the mechanism by which single neurons are able to decode these sequences, and ultimately drive memory formation, testing non-linear summation as a candidate mechanism for sequence readout. Collectively these experiments will establish a deterministic understanding of how neural activity sequences underpin information processing and memory storage in the healthy brain. These results will provide the foundation for the development of new therapeutic strategies for the diagnosis and treatment of a broad range of neuropsychiatric disorders and play a crucial role in the advancement of novel brain-machine interfaces.